URBN Fitness Innovation Voucher Application

"We are looking for an organisation, team or individual that can assist in the design of a foam based fitness mat.

The 216cm x 66 cm mats need to sustain temperature fluctuations of between -10 degrees celsius through to +42 degrees celsius, be able to either deflect or absorb significant liquid whilst also being anti slip, inhibit the growth of bacteria, avoid staining and be effective as yoga mats. Ideally the mat will be environmentally friendly, recyclable, or been made from recycled materials."